Synthetic biology routes to increasing genome transfer into AAV capsids whilst preserving viral glycome.

Objectives:
- Engineer AAV capsid encoding genes in a way that increases the proportion of capsids that contain intended DNA payload
- Determine the impact of these engineering steps on the surface glycome of resultant particles and on reducing the empty particle burden within standard AAV production procedures and
- Improve understanding of interplay of rep and cap proteins in DNA import into nascent AAV capsids

Clinical grade AAV vector lots can consist of up to 90% empty virions (doi:10.1038/mtm.2013.9). AAV genomic DNA is mainly single stranded, but has double stranded (ds) stem regions at each end, and is loaded into empty AAV capsids in host cells by action of AAV rep proteins. Flexible peptide linker approaches will be used to generate novel protein fusions of capsids to a programmable dsDNA binding protein known as a 'transcription activator-like effector' (TALE). The presence of tethered TALE domains in the AAV capsid interior will enhance capsid retention of loaded AAV genome payloads.

This will build upon the established UCL track record of DNN, in vector design for gene therapy, and of DB, in gene therapy vector bioprocessing. These UCL skills will be applied to take advantage of the unique opportunity to test the performance of engineered capsids using Pall's total process systems for viral vector production. SH will provide access to Imperial's world-leading glyco-analytics facility to map the impacts of these fusion designs on the surface glycome of resultant, engineered particles.

Flexible linkers have a lengthy track record of application in fundamental research and biotechnology, including single chain Fv fragments and single chain trimer versions of MHC class I complexes. Given the success of linking multi-domain and multi-protein complexes, it is anticipated that their application in AAV capsid engineering is viable.